Decolonising Speculative Linguistics: Diasporic Speech in Science-Fiction and Fantasy

This creative writing doctoral project aims to produce an interconnected short story cycle of 10-15 speculative stories featuring diasporic characters who engage with diverse language systems, exploring how speculative language use intersects with identity, history, and community. The critical component examines how past representations of speculative linguistics have challenged speculative fiction's colonial heritage by subverting themes of exploration, battle, conquest, and Othering.
The focus on diasporas is timely, as global migration and transculturalism position "diaspora" as a key identity marker. Additionally, the homogenisation, Anglicisation, and endangerment of postcolonial, indigenous, and diasporic languages highlight the need for speculation about uncertain linguistic futures. While some pre-21st-century examples of diasporic speculative linguistic fiction exist, recent years have seen a surge in this sub-genre as diasporic authors gain visibility.
The stories will reimagine speculative linguistic motifs-such as alien and technological mis/communication or the language of spellcraft-through a diasporic lens across multiple sub-genres, emphasising the necessity of diasporic linguistics in all speculative worlds. This thesis contributes to the field by proposing "speculative linguistics" as standardised terminology.
The critical component includes three comparative chapters analysing works in the speculative diasporic linguistics canon, including by Samuel Delany and Ted Chiang. Postcolonial analysis will draw on theories of language acquisition, linguistic relativity, and language discrimination.
This project explores key questions: How has speculative linguistics reflected speculative fiction's colonial past? Can imagining diverse linguistic realities foster inclusivity? Is language speculation inherently colonial, or can diasporic authors decolonise the genre by reclaiming their linguistic voice?